Leeds Beckett University and Essential Healthcare Solutions (UK) Limited

To develop an integrated dynamic air mattress system and patient/person monitoring capability which will reduce the development of pressure sores in chronically ill and elderly people in secondary NHS care and care home settings.